OpenEyes Meet

Covid-19 has necessitated expeditious adoption of telemedicine in Health Systems around the world. It has enabled care to continue to be provided within the context of appropriate social distancing, therefore helping to protect both patients and clinicians, as well as freeing up vital resources for the care of patients who have contracted the virus.

Telemedicine has long promised to resolve issues of access to health services for individuals who otherwise would need to travel such as those living in remote areas or people with physical disabilities. It also provides the basis for increasing the amount of care that can be provided in the community which delivers significant health, social, environmental and economic benefit.

In an update in June 2020, the World Health Organisation reported that "globally 58% of countries are now using telemedicine to replace in-person consultations".

However, most telemedicine solutions do not directly connect to the patients' medical record and this lack of interconnection is creating the chance that important information could be missed from the patient record. There is currently only a manual approach to mitigate these risks and that requires senior clinicians to duplicate data entry to ensure the details captured in the video consultation are recorded in the patients' record. There is no current method to automate this.

The OpenEyes Meet project will resolve this issue by developing a secure, scalable integration between the telemedicine product and the medical record which will ensure all data is stored accurately. This will be implemented and evaluated in Ophthalmology first, due to the high volume of NHS visits for eye care services. The design of the solution will be clinically driven and will leverage investment already made in a successful prototype implemented in Scotland.

As a result, senior medical staff will no longer need to duplicate the data entry and so can focus on providing care to more people. The solution will ensure that tele-ophthalmology can continue to be supported at scale and that a significant proportion of the visits that patients need per year to take care of the eyes can continue at safe social distances.

The project team has significant experience in implementing health technology in the NHS. ToukanLabs Ltd will lead the project and are the global technical custodians of OpenEyes, and The Apperta foundation will collaborate and are a clinically-led, not for profit organisation that promotes open systems and standards for digital health and social care.